On Rotor Sensing (ORS) of CNC Machines

The On-Rotor Sensing (ORS) project aims to improve the monitoring and maintenance of CNC machines by developing a sensor system that attaches to their rotating components. This system provides real-time data on the condition and performance of the machinery.

The ORS system uses Micro-Electro-Mechanical Systems (MEMS) accelerometers to capture vibration signals from the rotating parts of CNC machines. These self-powered sensors communicate wirelessly, avoiding the need for extensive wiring or modifications. The data collected is transmitted to a central hub via Bluetooth Low Energy (BLE) or Wi-Fi for processing and analysis.

Continuous, real-time monitoring allows for the early detection of cutter wear, inefficiencies, and potential failures, helping to maintain optimal machine performance and reduce downtime. The system enables manufacturers to implement data-driven maintenance strategies, leading to improved efficiency, reduced waste, and lower energy consumption. Subtle changes in machine behaviour can be detected, allowing for timely interventions to enhance the performance and lifespan of the machinery.

The project involves collaboration between Digital Transit Limited (DTL) and the University of Huddersfield (UoH), both based in West Yorkshire. This partnership leverages their combined expertise to develop and refine the ORS technology, aiming to create a robust product that meets industry standards.

The ORS project provides manufacturers with a reliable tool for monitoring the health of their CNC machines. Real-time data collection and analysis support proactive maintenance strategies, leading to improved machine performance, reduced downtime, and enhanced sustainability. The collaboration with industry and academic partners ensures that the technology meets the needs of modern manufacturing environments.

By implementing this technology, manufacturers can achieve better operational efficiency and contribute to more sustainable industrial practices.